ValuesMap TSB

We are in the process of building a revolutionary open data platform to bring the voices of the masses to the forefront. This multi-functional system enables advanced open polling and communication to be easily managed between groups such as the government and its citizens and organisations and their employees/stakeholders. We are developing a decision-support tool that will help align the values of organisations with their business, social, environmental and cultural communities.System tools allow for free, transparent, real-time and efficient sharing and exchange of large amounts of data, as well as its secure processing and analysis, which in turn will provide invaluable mapping of population’s values and views. We aim to develop a global survey network incorporating a large number of areas, sectors, themes and issues including sustainability, food provenance, equality, etc. Our revenue generation models currently focus on key users and high-value data handling and management.